BUCCIANTINI

We live surrounded by Artificial Intelligence (AI) applications such as virtual assistants or recommendations systems. Some of these models are so accurate because they learn from the behaviour of all of us in a federated way, i.e. we are all enriching the AI model. While this brings us great value, there is a concern behind all this massive use of our data: what about my privacy?

In this project we face the problem of training Artificial Intelligence (AI) models in federated architectures (Federated Learning) while preserving the privacy of the two main actors involved in this process: the data and the model. We ensure the privacy in the whole life cycle of a Federated Learning model: pre-processing, training and inference. This is achieved thanks to the combination of Federated Learning with Privacy Enhancing Techniques (PET) such as Secure Multi Party Computation (SMPC) and Differential Privacy (DP). SMPC is the cryptographic technique that allows the computation of arbirtrary functions in distributed environments and DP is the statistical technique where noise is added to the process to avoid the identification of the samples.

We are aware that the use of federated technologies comes at a cost (e.g. in terms of communication between federated units) and that adding an extra layer of security increases this cost (namely, cryptographic techniques requires of high-performance computation). Furthermore, we also know that there is no single solution to all privacy issues, so the message we try to convey in this project is to achieve a trade-off between privacy and flexibility.

Then, to demonstrate the flexibility and scalability of our project, we have proposed two independent solutions (one per use case) built on top of the same technological stack: uTile PET, a GMV solution for Federated Learning and SMPC that allows to work with remote data. This solution is the one that takes care of all the necessary aspects when implementing a federated model, from the communication between clients to the security (and not only of the models) necessary to be able to deploy it in a production environment.